Developing Computational Techniques for Radar-based Healthcare Monitoring of Vital Signals and Wellbeing

Physiological measures such as heart rate and respiration and physical activity such as body movements, body pose, and gait can provide valuable information to understand individuals' physical, mental, and emotional state. They provide an opportunity to develop smart interventions for healthy living and well-being and can become very valuable in improving the quality of life for vulnerable populations such as older adults, children, and individuals with enhanced care needs. In this project, we will use radar sensing technologies to non-invasively monitor the health and well-being of individuals, particularly older adults, to predict critical events such as falls, seizures, etc. We will also explore novel methodologies for multimodal information fusion techniques to gather and learn from data collected from multiple sensors. We will also develop context-dependent computational models to predict the state of well-being and imminent risks.